Cardiff University and Invatech Health Limited

To transfer and embed new knowledge and capabilities that will enable exploitation of the full commercial value of extensive data and information generated and stored by its medicines management system and maximise new commercial market opportunities.